(ENACT 15mC) Envisioning Neighbourhoods and Co-Creating Thriving Communities in the 15mC

ENACT 15mC responds to the need for local and central governments to engage in dialogue with their citizens on how to make urban areas more sustainable in land use and transport terms. The ENACT 15mC project consortium will combine its expertise in co-creation with state-of-the-art innovations in digital visualising technologies for urban planning and placemaking. The potential for developing neighbourhoods and districts within the 15mC will be actively tested through demonstration of possible land-use interventions using Augmented Reality (AR) and Virtual Reality (VR). Currently, available AR technologies, alongside new ones to be developed by our industry partners, will be made available for use in co-creation workshops and the wider public in four different case study sites located in Norway, Poland, Spain, and the UK. By utilising this approach, the ENACT 15mC partnership will understand the characteristics of inclusive, accessible and attractive 15mCs and the processes that can help create them, through robust research and experimentation with innovative and accessible technologies. The project outputs will lead to guidelines for engaging communities that can be used throughout Europe and beyond.